University of Northumbria at Newcastle and Space Architects (Europe) Limited KTP 22_23 R4

To create and establish a dynamic design environment for assessing operational and embodied carbon in Space Architects. This will include information on life cycle of materials, generation of data and information to facilitate decarbonisation and reducing the impact of materials, particularly embodied carbon, during the design and construction stages.